Interaction between NEK1 and C21ORF2 in the DNA damage

NEK1 (Never-in-mitosis A-related kinase 1) has been found to play important role in many cellular processes including DNA damage signalling and ciliogenesis. Mutations in NEK1 have been associated with pathogenesis of different diseases such as polycystic kidney disease (PKD), amyotrophic lateral sclerosis (ALS), and axial spondylometaphyseal dysplasia (SMD). C21ORF2 is a poorly characterised gene which mutations have also been implicated in pathogenesis of ALS and SMD. Moreover, experiments conducted in John Rouse's Lab suggest that C21ORF2 is a binding partner of NEK1. The observation that mutations in C21ORF2 phenocopy mutations in NEK1 suggests that C21ORF2 may be intimately linked to NEK1 function. The aim of this project is to establish the role of C21ORF2 in NEK1 function. Project provides training in Interdisciplinary Skills